Leeds Beckett University and Citu(One) Limited

To create a digital enterprise platform that collates data and visualises the building, its performance, and cost data to encourage customer interaction at the point of sale and in use, thus feeding back data to ensure continuious